Real-time in situ sensing of soil nitrogen status to promote enhanced nitrogen use efficiency in agricultural systems

Technical abstract
The inefficient use of nitrogen (N) within agricultural systems is almost ubiquitous with typically only 50% of the N applied to the land subsequently recovered in the crop. This gross inefficiency is largely caused by the poor spatial and temporal targeting of fertiliser N relative to crop N demand, leading to a major loss of N to freshwater, groundwater and the atmosphere (via leaching, surface runoff or gaseous emissions). This diffuse pollution has a major environmental impact as well as a producing significant social (including human health) and indirect economic cost. One of the biggest challenges facing the agricultural industry is therefore finding new ways to optimise the use of N fertiliser to both reduce costs and improve sustainability. In response to this challenge, and in direct alignment with both the strategic objectives of the SARIC programme and those of RCUK (2016), we describe a new integrated precision agriculture approach to achieve this goal. Our aim is to combine the power of new soil-based in situ N sensors with mathematical models, spatial statistics and existing canopy N sensors to develop new decision support tools to allow farmers and their advisors to decide when and where to apply N. A range of key industry partners have joined this project consortium to demonstrate how soil and canopy sensors can be deployed in arable and grassland systems for measurement of soil and crop N status. Geo-statistical methods will be used to show the optimal deployment of these sensors. This information will feed into new mechanistic models which will be used to predict crop N demand. Together with our industry partners, we will explore via workshops and outreach activities how these new technologies can improve current fertiliser management and guidelines through enhanced industry-focused decision support tools.

RCUK (2016) A vision and high-level strategy for UK animal and plant health research to 2020 and beyond. BBSRC, ESRC, NERC, HM Government.

Potential impact
UK agriculture uses over 0.85 million tonnes of nitrogen (N) fertiliser each year which is spread over 8.2 million hectares of tilled and grassland soil. A major proportion of this added fertiliser, however, is not taken up by the crop and is lost to the wider environment. This results in a major economic loss to farmers and can lead to pollution of water courses, groundwater and the atmosphere. As the use of synthetic fertilisers will continue to be pivotal in food production for the foreseeable future, new ways are needed to effectively target the efficient use of this resource. One of the major outputs from our research programme will be the development of new decision support tools that utilise on-farm, real-time soil data which continually update during the growing season. This represents a major advancement in current fertiliser guidance systems (e.g. RB209, Planet, Farmscoper). The outputs of our research on society can be grouped as follows:

INDUSTRY: This research proposal is directly underpinned by key industry partners. These include (i) Yara UK who are one of the leading suppliers of N fertilisers, crop nutrient sensors (e.g. Yara-N-Sensor) and fertiliser guidance; (ii) Agricultural Industries Confederation (AIC) who are the agrisupply industry's leading trade association. AIC's Fertiliser Sector represents over 95% of the UK's agricultural fertiliser supply industry, worth about £2bn; (iii) British Grassland Society is a communication forum which through events and publications promotes the profitable and sustainable use of grass and forage; (iv) Agriculture and Horticulture Development Board (AHDB) is a Levy Board which represents the cattle, sheep, pigs, milk, potatoes, cereals, oilseeds and horticultural industries. AHDB are also responsible for reviewing current UK fertiliser recommendations associated with RB209; (v) Delta-T Devices are one of the leading companies in the development and sales of soil and plant based sensors; (vi) Syngenta is one of the world's leading agricultural companies with an annual global revenue of £l0 billion; (vii) AgSpace are leading software developers producing decision support tools for precision agriculture. Our project directly aligns with the strategic priorities for all these industry organisations. All the main partners will be members of our management board, and will provide invaluable guidance throughout the project and will facilitate the dissemination of the project findings.

POLICY COMMUNITY: The results from this project will directly inform policymakers (e.g. Defra, DECC) by providing clear advice on future developments in precision agriculture including the environmental and economic costs and benefits and barriers to technology adoption. We will also provide guidance on the timelines and likely impact that adopting these technologies will have at the UK level and its potential impact on the UK N inventory. Policymakers are also central to our proposal (see WP5) ensuring dialogue throughout the programme. We will also build on our established links with Defra and Welsh Government to ensure effective dialogue.

WIDER COMMUNITY: A web page and Twitter feed from the Bangor website will provide ongoing information on the project and its results. Different aspects of the project will be used for teaching, generating student projects, and will be presented at open days at (1) the Bangor University Agricultural Extension Farm, which is one of Defra's Sustainable Intensification Platform flagship sites, and (2) by our industrial partners. We will also feature the project in School Science Week, using visualisation of nitrogen pollution to stimulate wider discussion about agriculture and the environment. See also the section of Pathways to Impact for more details.

SCIENTIFIC COMMUNITY: Our research will inform scientists working in several areas of research (see Academic Beneficiaries section for more details).